The University of Sheffield and Arrival Limited KTP 21_22 R5

To introduce new rare-earth free motor technology for electric vehicles that will significantly reduce the cost of producing EV motors, and also remove the supply chain risks associated with poor rare-earth metal supply.